University of Hertfordshire And Cyber-Duck Limited

To introduce a new Software-as-a-Service (SaaS) product development capability with core and modular architecture for application to secure desktop and mobile distributed systems.